University of Leeds And Asda Stores Limited

To develop methodologies/tools based on scientific evidence and business data that promote sustainable customer behaviour relating to product purchase and usage.